Ulster University and Gilfresh Produce Limited KTP 23_24 R6

To design, develop, and implement an innovative and world class operational excellence set of processes and capabilities underpinned by innovative industry 4.0technologies. To address the outdated supply chain processes, and lack of automated information systems.